Disruptive Process Portable Semiconductor IP Portfolio Development

"AgileAnalog is a UK start-up, founded on the principle of analog design automation for semiconductor devices. Essentially, this means the automatic design of the key analog components - power supplies, analog to digital convertors, and temperature sensors. Today, this IP is designed for each and every silicon process, which makes it costly and repetitive which in turn limits the ability to move some designs to new processes, which limits the ability to reduce cost and power, and hence increase battery life.

This project delivers a key enhancement to our product portfolio, in a way that is very cost-effective for companies to apply. The result of this project is a set of analog IP which can be integrated in electronic devices. This is a fundamental enabler for electronic devices in the Internet of Things (IoT) and Artificial Intelligence (AI) as well as many other applications.

Beyond this, this project allows us to prove our technology scales to more complex IP, and in future can move into portable Radio Frequency (RF) IP which would substantially improve the accessibility of cheap, power-efficient wireless devices and safety-critical Automotive IP which is fundamental to deploying safe self-driving cars."